Exploiting machine learning in velocity-map imaging of electron-induced and photoinduced reaction dynamics

Since its discovery in the late 1990s, velocity-map imaging (VMI) has transformed our understanding of gas-phase chemical processes. The direct visualisation of the reaction product scattering distribution provided by VMI yields detailed insights into the forces and energetics driving a chemical process. There are many ways in which machine learning (ML) could enhance our ability to extract information from VMI data sets, and we plan to explore these possibilities in the context of the electron-induced and photon-induced reactions studied in our research group. The symmetrical nature of velocity-map images allows for quick generation of large, simulated data sets needed to train ML algorithms. The project will build on previous work from recent collaboration with Townsend's group at Heriot-Watt University, in which we used an artificial neural network (ANN) to denoise velocity-map images recorded for the products of dissociative electron ionisation, and on earlier work in Dave's group in which ANNs were used to perform tomographic and integral transform reconstructions of photoelectron scattering distributions from velocity-map images. Areas to explore include: 1) Image denoising. Noise can be present in a velocity-map image as a function of several factors, including the amount of sample available and the ability to prepare it in the gas phase, the cross-section for the process under study, and the amount of time for which data is collected. The ability to denoise images reliably has the potential to reduce acquisition times, and to make it possible to study minor reaction channels, processes occurring near threshold, and other processes for which signal levels tend to be low. 2) Resolution enhancement. Ultra-fast cameras used for multi-mass VMI can provide greatly enhanced time resolution, which is vital both to resolve all products in multi-mass imaging experiments and to enable the development of 3D imaging approaches. However, this improved speed comes at the cost of a reduced number of pixels. Super-resolution image enhancement can be implemented here with ML, providing us with a 'virtual' image sensor array larger than physical sensors currently available. This approach has the potential to unlock sub-nanosecond high-resolution VMI, as well as direct 3D imaging of the product scattering distributions. 3) 3D imaging. Most VMI experiments record a 2D projection of the product scattering distribution, but there are many applications in which direct 3D imaging of the distribution would be preferable. In camera-based approaches, this is achieved by using an ultrafast camera to record 'time-slices' through the 3D distribution as the products arrive at the detector. The resulting distributions have full camera resolution in the imaging (x,y) plane, but reduced resolution along the z (time-resolved) axis. ML can be used to reconstruct the distributions at full resolution in all three dimensions and effectively remove this limitation. 4) Covariance mapping. Covariance mapping is a statistical data analysis approach that allows us to explore correlations between the scattering distributions of different reaction products. This approach allows us to determine which products are formed together in the same reaction, as well as their relative velocity distributions, and has served as a powerful tool in developing our understanding of dissociative ionisation processes. We would like to explore ML-based alternatives to speed up analysis, reduce resources required, and improve throughput. ML will also enable covariance analyses in three dimensions and investigation of higher order correlations between multiple scattered reaction products within the data set. This project falls within the EPSRC chemical reaction dynamics and mechanisms and artificial intelligence technologies research areas.